The impact of new technologies on the reading and phonological skills of deaf primary school children

The aim of this project is to identify the factors that predict progress in reading and spelling among deaf children in primary school. This project is timely because there have been considerable changes over the last decade both in the identification of hearing loss at birth and in the provision of sophisticated hearing aids - cochlear implants and digital sharing aids - that offer the possibility for deaf children to have greater access to spoken language. These positive changes would be expected to have a significant impact on the development of literacy, both in terms of rates of progress and on the underpinning developmental mechanisms such as use of phonological skills in reading and spelling. In order to understand the impact of these changes, children's performance in a range of reading and spelling tasks will be compared with the performance of children who were assessed ten years ago. We will also carry out observations in the classroom to see the kind of strategies that deaf children are using as they learn to read and spell.

The project will focus on development from 6 - 8 years, a period in which children acquire core literacy skills.

The specific research questions to be addressed are:
How do the reading, spelling and phonological skills of deaf children compare with those of their hearing peers?
How do reading, spelling and phonological skills of children in the proposed study compare with those of a comparable sample assessed from 2003-2005?
What skills at age 6 predict reading and spelling progress at age 7 and age 8?
Are the predictors the same as in the 2003-5 cohort?
How are the development of reading and spelling supported by methods used to teach reading?

The answers to these questions will show what factors support the development of literacy for deaf children, an area in which many deaf children have traditionally lagged well behind hearing peers.

Potential impact
The findings from this study will have a number of impacts. First, they will add to long-term evaluation of the effectiveness of early diagnosis of hearing loss and the provision of appropriate aiding. For example, if children receive a cochlear implant at an early age are able to develop secure reading and spelling skills as they progress through school, this will contribute to the evidence about the value of cochlear implantation.

Secondly, the findings will provide evidence about the way that young deaf children are learning to read and spell in primary school and, more particularly, about the whether this process has changed as a result of early diagnosis and interventions. This evidence will be invaluable to those who are supporting literacy in the classroom. For example, if deaf children who receive effective early aiding and support show extensive use of phonological coding, this would suggest that a phonics-based approach to reading will be appropriate for them, as it is for the majority of hearing children. If children implanted later and those with conventional hearing aids show less reliance on phonological coding then alternative approaches to reading may be appropriate. The study will also show whether speech-reading ability continues to be an important mediator of reading success for deaf children. If so, this would provide further evidence for the idea of developing speech-reading skills to support reading.

In order to ensure that the findings of this study have an impact in practice, it is essential that they are communicated both to fellow researchers and to teachers of the deaf and language and speech therapists who work with deaf children. We will follow the successful communication strategy used in our previous ERSC-funded project (Harris & Terlektsi, 2011). We will aim for one or more publications in relevant psychology journals (e.g. Journal of Experimental Child Psychology, Journal of Deaf Studies and Deaf Education) and one publication that summarises the findings in a less technical way. The best place for the latter kind of report is in the Journal of the British Association of Teachers of the Deaf (BATOD) and/or Deafness and Education International.

We will also ensure that the findings are widely disseminated in oral presentations to practitioners. We will do this through a presentation at the Ear Foundation twilight lectures. These are made available over the internet as well as to members of the audience and they attract teachers of the deaf, language and speech therapists and members of cochlear implant teams. We will also present the results at one or more cochlear implant conferences hosted by the Ear Foundation and at the next International Conference on the Education of the Deaf to be held in 2015. We will also present key findings and explore their practical significance at INSET days. We have adopted this latter strategy with the findings from the previous ESRC-funded study (Harris & Terlektsi, 2011) where it has proved to be a very effective way of bringing the findings to the attention of teachers.